Milford Haven - Hydrogen Kingdom

The Milford Haven: Hydrogen Kingdom (MH:HK) is a collaboration between Celtic Sea Power (CSP), ERM Dolphyn (ERM), Wales and West Utilities (WWU) and Offshore Renewable Energy Catapult (OREC) who will answer the question:

'At what point does offshore wind producing green hydrogen become more cost effective than electrically connected projects?'

Our ambition is to accelerate the roll out of the full floating wind and marine energy ambition delivering industrial decarbonisation and net zero whilst supporting the Celtic Freeport to create of over 16000 new green jobs and generate £5.5Bn of new investment for the region, which hydrogen will be key to unlocking.

It builds on and utilises the highly successful collaborations that have been involved in delivering:

Milford Haven: Energy Kingdom (MH:EK): Project that focused on developing diverse, local markets to support the transition to hydrogen and renewables for the major energy infrastructure cluster along the Milford Haven Waterway in Wales.

Pembroke Dock Marine (PDM) : Pembrokeshire's Swansea Bay City Deal (SBCD) Investment to deliver the facilities, services and spaces needed to establish a world-class centre for marine energy and engineering.

South Wales Industrial Cluster's (SWIC) Cluster Plan and Deployment projects supporting the development of a world leading, truly sustainable industrial cluster, befitting the societal needs of 2030\.

Together, partners will deliver a credible, evidence-backed business plan to quantify potential benefits, costs, uncertainties and economic advantages to support timely decision making on green hydrogen's role across the UK using the Southwest Wales's established ecosystem to raise profile, build advocacy and add value.

MH:HK will support the development of ERM's TRL level 7 Dolphyn Hydrogen technology through to TRL level 9\. Building on prototype testing being delivered in 2024, the following development of a 10-15MW hydrogen production from floating wind unit, then a 135MW project delivering an estimated 12,000Te of hydrogen per year will be progressed within CSP's Pembrokeshire Demonstration Zone targeting connection to local industrial consumers and WWU's HyLine Cymru project, the planned 100% hydrogen pipeline connecting Pembrokeshire to industry in Neath Port Talbot.

There is clear regional appetite to embrace hydrogen. The Celtic Freeport has a target of £3.5bn inward investment from the hydrogen industry with green hydrogen contributing 10% towards Milford Haven Waterway Future Energy Cluster's 20% of UK 2030 production.

MH:HK will cement Southwest Wales as a Hydrogen SuperPlace as set out in UK government's Ten Point Plan for a Green Industrial Revolution.